Antimicrobial coatings to prevent urinary tract infection

This proposal describes an 18 month project to develop a pre-production prototype and carry
out initial human trials of an anti-infective indwelling urethral catheter. CamStent is a
Cambridge-based medtech microbusiness founded in 2006, that develops coatings to resist
attachment of microorganisms. Funding will enable us to complete preclinical testing of our
unique antimicrobial catheter coating and undertake a preliminary human trial to prove the
product’s clinical and cost benefits. Catheter-acquired Urinary Tract Infections currently
account for 38% of all hospital-acquired infections in the UK, with direct costs to the NHS
estimated at over £500 million each year. A successful outcome of this project would lead to
significant patient benefit and institutional savings within 2 years.
CamStent’s indwelling urethral catheter coating is based on prior development work
completed during the past two years, in partnership with leading experts in chemistry and
microbiology at the Universities of Sheffield and Brighton. We created a proprietary nonpharmacologic
coating that adheres to catheter materials and prevents colonisation by the
toxic micro-organisms responsible for hospital-acquired infections. The durability and
efficacy of the antimicrobial coating has been demonstrated with the aid of a Research Grant
from the East of England Development Agency: matching funding from business angels has
been raised and we are ready to undertake final development of a marketed product. The
worldwide market for indwelling catheters is over 100 million units per year, and CamStent’s
product would command a price premium of at least £5 per unit in a market for anti-microbial
catheters which is growing at least 13% per year.